Cyber Enterprise Security - predict it, fix it

This project is a new approach to making sure an enterprise (be that a business, defence such as the MoD or Health) can function as best as possible as the state of cyber changes. This could be as a result of cyber-attack or failure. This project provides enterprise level intelligence to those responsible for the strategic operation of the business. This intelligence relates to the impact on the business capabilities, such as whether Sales, Customer Orders or Human Resources have been affected.

If this project identifies a capability shortfall (that is there is not enough cyber infrastructure such as servers and communication networks) then the cyber infrastructure is dynamically reconfigured. This ensures the business runs as effectively as possible in a best effort mode concentrating on those essential capabilities.